The LUX-ZEPLIN (LZ) Dark Matter Search

Potential impact
This project will address the fundamental nature of the dark matter in the universe, of great importance to particle physics, astrophysics and cosmology. Our science output will directly impact these fields by constraining models of physics beyond the Standard Model, structure formation and evolution in the universe. The technologies and software we are developing will impact other areas of physics within the STFC remit, notably long-baseline neutrino oscillation experiments and neutrinoless double beta decay (0vBB) searches. Construction and operation of a multi-tonne noble gas time projection chamber impacts the UK and international neutrino physics communities seeking to develop detectors based on similar principles and technology. Challenges such as high voltage delivery, light collection, sensor readout, purification and electron transport, long-term stability data collection and analysis are all similar for proposed experiments such as LBNF, which is also expected to be located at SURF, and with significant UK involvement. Similarly, LZ will develop and employ leading ultra-low background techniques to construct an instrument capable of detecting the rarest particle interactions. Experiments searching for rare 0vBB decay have similar requirements on stringent radio-purity. The UK 0vBB community and their international partners will benefit from our material screening instrument development and radiation detection techniques.
Our outputs developing low-background material screening technology will find further application in a diverse range of applications outside physics. Mass-spectrometry instrumentation capable of detecting trace contaminants at parts-per-trillion levels in small samples provides unprecedented sensitivity for food safety, pharmaceutical, environmental, forensic and clinical research. Demonstration of successful screening for toxicity in spiked samples, beginning with titanium dioxide nanoparticles, has the potential for improving safety standards and impacting UK health. We will also investigate feasibility of measuring impact of uranium and thorium in silicon electronics chips from 2017. The alpha decays from U and Th progeny cause faults in integrated circuits; a problem that is increasingly significant as chips become smaller, and an area of active research. Coupled to our underground ultra-low background gamma spectroscopy capability, we can uniquely provide measures of the full U and Th chains, at sub-mBq/kg sensitivity, accounting for the complete alpha particle emission rates. Pre-screening Si and other construction materials with both mass spectrometry and gamma spectroscopy will allow manufacturers to increase reliability of their components and foster greater economic competitiveness of UK industry.
Our simulation work with muons and radioactivity will impact a multidisciplinary research on muon tomography applicable to carbon storage monitoring, monitoring radioactive waste, studying geological repositories, detection of illicit nuclear materials and similar projects involving muon or other particle detection.
Our research provides training for students and staff in a wide range of specialist skills that are readily transferrable to commercial, financial and industrial sectors. Radiation detection techniques are applicable to medical imaging and defence, particularly screening for special nuclear material. Data processing, analysis, statistical methods, programming, and Monte Carlo simulations are regularly employed in the banking and investment sectors. Construction of vacuum systems, gas recirculation and purification plants, photosensors and many other systems in LZ provide valuable engineering skills.
Finally, given the readily accessible nature of the topic of dark matter and deep underground operation, our research has always captured the public's imagination, providing significant outreach and engagement opportunity for dissemination of knowledge.